EVI-MED - Constructing an evidence base of contemporary Mediterranean migrations

"EVI-MED - Constructing an evidence base of contemporary Mediterranean migrations" seeks to conduct urgent data collection and essential analysis on the Mediterranean migration crisis and to make these swiftly and publicly available to policymakers, practitioners, migrant community support organisations, and the research community.

EVI-MED will provide insights into the major humanitarian, social, economic and political implications for the principal countries of arrival - above all Italy and Greece - as well as Malta which is a central pillar of the search and rescue effort. The project is also relevant to other potential countries of reception and settlement in Europe, including the United Kingdom. This will be achieved through a diversity of research methods, including:

A) The collection and standardization of a broad range of secondary data on migration, including statistics provided by search and rescue organisations and national and European bodies which will be integrated with data-sets made available by international NGOs, to create a synthetic database on migration trends and characteristics of flows.

B) A survey of individual migrants - with at least 750 participants across Sicily, Greece and Malta - providing insight into profiles, routes, experiences and migration plans. This survey data will be complemented by 45 in-depth interviews focusing on migrant life-histories, decision making and use of networks.

C) A systematic mapping of the 'reception systems' in Sicily, Greece and Malta, identifying governmental and non-governmental actors involved in the identification, management, reception, integration and potential return of migrants who make the journey across the Mediterranean.

D) Overall analysis of the migration and reception situation, derived from the above data-sets and integrated with further interviews with experts and practitioners, the contribution of international advisors, and the evidence emerging from the existing literature and other research and ongoing research activities.

The project benefits from close collaboration with a number of well-established specialist organisations, including the Greek Council for Refugees, the Migrant Offshore Aid Station (MOAS), Migrant Report, Borderline Sicily, People for Change Foundation Malta and with expert knowledge of countries of origin provided by the Regional Mixed Migration Secretariat (RMMS), a project of the Danish Refugee Council working in the Horn of Africa and Middle East.

EVI-MED's wide-ranging engagement platform capitalises on the network of collaborations and partnerships established with Middlesex's Mediterranean Observatory on Migration Protection and Asylum (MOMPA) - a joint initiative of Middlesex University London and Middlesex University Malta.

The project outputs - including data-sets, policy briefs, academic articles, situation reports, interactive maps - will be made available through the project website, in order to advertise them as widely as possible through EVI-MED's 'engagement platform', networks and social media provided by partners and collaborating organisations. Other outputs include conferences, knowledge exchange events, consultations and briefings with national and European policymakers.

Potential impact
EVI-MED aims to generate a positive impact for the following groups.

(1) National governments of Greece, Italy, Malta will benefit from data on migrant flows, services which will inform reception planning, integration and return efforts. Key beneficiaries include: Greece: Ministry of Interior; Ministry of Foreign Affairs; Ministry of National Defence; Ministry of Citizen Protection; Ministry of State. Italy: Council of Ministers; Ministry of Defence; Ministry of Foreign Affairs; Ministry of Interior. Malta: Office of the Prime Minister; Office of the President; Ministry for Home Affairs and National Security; Ministry of European Affairs, Refugee Commission; Ministry of Social Dialogue, Agency for the Welfare of Asylum Seekers; Armed Forces Malta.

(2) Regional/Municipal governments of Greece, Italy, Malta will benefit from data on migrant flows, services and provision which will assist with reception planning and integration. Key beneficiaries include: Greece: Decentralised Administrations (Northern Aegean Region, Southern Aegean Region, Crete); and regions and municipalities of Athens and Thessaloniki. Italy: Region of Sicily; Provinces of Agrigento, Caltanissetta, Catania, Enna, Messina, Palermo, Ragusa, Siracusa, Trapani; and municipal governments in Milan, Rome, Naples. Malta: North Western Region and South Eastern Region.

(3) European Union institutions. European Union Institutions will benefit from data and analysis regarding migrant flows, services and the planning of reception, relocation, and resettlement; as well as the challenge of protecting the human rights of migrants and anti-smuggling efforts. Key beneficiaries include: European Parliament (LIBE) Committee on Civil Liberties, Justice and Home Affairs; European Parliament Information Office (EPIO); European Commission (DGs Employment, Social Affairs and Inclusion (EMPL); Eurostat (ESTAT); Humanitarian Aid and Civil Protection (ECHO); International Cooperation and Development (DEVCO); Migration and Home Affairs (HOME); European Council; European Asylum Support Office (EASO); Frontex.

(4) Donor governments. Governments funding search and rescue efforts and humanitarian assistance to refugees from Syria and Eritrea will benefit from information allowing for the more efficient use of funds. Beneficiaries include all 28 EU member states and migrant receiving states/countries of resettlement including Norway, Switzerland USA.

(5) Migrants/Refugees and others in countries of origin. Refugees, family migrants, economic migrants and others will benefit from the provision of a map of services and public database on access points and areas of high danger; which will also strengthen the capacity of the organisations supporting them.

(6) NGOs including relief agencies and migrants centres will benefit from 'data validation' and analysis of information and data on flows and services. This will enable the more effective use of funds and better planning for reception, integration and future return scenarios. Key beneficiaries include: Italy: Borderline Sicily, Caritas, Emergency, MSF, JRS. Greece: Greek Refugee Council, MSF, Migrant Files. Malta: Aditus, Catholic Church's Emigrants' Commission, Jesuit Relief Services; Migrant Offshore Aid Station; MSF; SOS Malta; Victim Support.

(7) International Organisations (IGOs and INGOs) will benefit from 'data validation' and analysis and joint dissemination efforts. Key beneficiaries include: International Centre for Migration Policy Development (ICMPD); ICRC; IOM; International Maritime Organisation; UNHCR.

(8) Private Sector. Evidence used to inform search and rescue efforts will impact on management of traffic across the Mediterranean and benefit commercial shipping and the tourist industry, especially in the Aegean islands and Lampedusa.